Staffordshire University and Malone Group GB Limited KTP 23 _24 R3

Malone Group Ltd are partnering with Staffordshire University to develop a Predictive Maintenance system driven by smart wireless sensors. Utilising AI technology these will allow 24/7 data capture and ongoing analysis to predict asset failure at the earliest opportunity, increasing safety and saving our customers both time and money.